Molecular Improvement of Disease Resistance in Barley (MIDRIB)

Molecular Improvement of Disease Resistance in Barley (MIDRIB) describes the development and application of novel Genomic Selection technology for breeding new varieties. The primary aim is to develop new competitive varieties for the UK, with increased polygenic disease resistance, which will allow reductions in pesticide applications. The approach will develop innovative statistical models linking phenotypic data with high density molecular SNP marker analysis. The partners are Limagrain, NIAB, UCL and The James Hutton Institute. MIDRIB is a 5 year project.